Security, democratisation, and elite politics in the Sahel (SDEP-Sahel)

A spiralling crisis is unfolding in the Sahel - which extends from Senegal to Chad, and from the Sahara Desert to the northern parts of Nigeria and Cameroon. Violent extremism has been spreading through the West African region, fuelling humanitarian emergencies and political upheavals that have threatened recent democratic progress. Governance and security dynamics are closely connected, yet their mutual effects and the role of political elites in shaping these dynamics is still poorly understood. This project aims to identify ways to simultaneously promote security and democratic outcomes, through original and collaborative interdisciplinary research. This research will address how democratisation, security, and elite politics intersect in Burkina Faso, Niger, and Nigeria: three countries spanning across two conflict zones (the Central Sahel and Lake Chad Basin) and displaying distinct historical trajectories, but facing similar challenges to their security and democratic prospects.

Drawing on the PI's experience of conducting comparative research in the region and the local knowledge and networks of three West African postdoctoral researchers and their home institutions (IGD in Burkina Faso, LASDEL in Niger, and the University of Ibadan's DPSHS in Nigeria), we will conduct qualitative research in these countries to investigate the mutual effects of democratisation processes and institutions, security approaches, and elites' political survival strategies, and the implications of these findings for domestic and international policymakers' engagement in the region.

Based upon key informant interviews with politicians, civil society activists, military officers, diplomats, and other stakeholders, and content analysis of media reports, government communication, legislation and grey literature, the project combines in-depth case studies with a comparative approach cutting across linguistic cleavages (between Francophone and Anglophone Africa) and conflict zones (Lake Chad Basin and Central Sahel).

In turn, the project's findings will contribute to the evidence base informing civil society groups' and international partners' engagement in the region. Building upon the existing connections between the PI and her institution, and highly-respected institutions including the Royal United Services Institute (RUSI) in the UK and the Timbuktu Institute in West Africa, we will continuously engage with policymakers and practitioners - from domestic and international think-tanks to the UK's FCDO and the EU's EEAS - to maximise the impact of our research.

Implementing this project will allow the PI to hone her leadership skills and consolidate her reputation as an expert in her field, with support from her mentor - Dr Ed Stoddard. In turn, she will support the career development of the researchers through mentoring and tailored training, provided in tandem with an advisor in each host institution: Dr Abdoul Karim Saidou (IGD, Burkina Faso), Dr Oumarou Hamani (LASDEL, Niger), and Dr Nathaniel Danjibo (University of Ibadan, Nigeria).

The PI will produce a book manuscript, a journal article aimed at African Security, and two policy briefs in collaboration with RUSI and the Timbuktu Institute, with support from the postdoctoral researchers. The project will also lead to the production of three additional articles each written by a postdoctoral researcher, with guidance and contribution from the PI. Advisors in each institution will also have opportunities to contribute to the project's outputs. Findings will also be disseminated through workshops and webinars bringing together academics and policymakers, and major conferences in the UK and in Africa. Overall, this research will enable scholars, analysts, and policymakers to understand the mutual effect security and democratisation dynamics have on each other, ultimately contributing to addressing the challenges faced by Sahelian countries.